Predictive Control and Generative AI for Integration of EVs, ESS, and Renewables in Safe and Autonomous Smart Grids

The integration of Electric Vehicles (EVs), Energy Storage Systems (ESS), and Renewable Energy Sources (RES) into smart grids introduces challenges in grid stability, energy management, and cybersecurity. This research develops an AI-driven predictive control framework to optimize energy distribution, enhance resilience, and ensure secure grid operations. The project will support a decarbonized and intelligent energy system, improving efficiency and reducing grid stress.

The study will develop resilient and data driven control algorithms for the selected energy use cases like EV Charging and adaptive energy storage management. Generative AI will simulate complex grid scenarios for the development of secure and autonomous net zero smart grids . A unified integration framework will ensure interoperability through standardized protocols, while cybersecurity mechanisms will protect against digital threats. The framework will be validated through simulations, real-world case studies, and a prototype developed in collaboration with industry partners.

Aligned with EPSRC's focus on AI, digital energy, and cybersecurity, this research advances AI-driven control techniques, digital twin simulations, and secure energy infrastructures. Engaging with energy utilities and smart grid operators, it ensures real-world applicability. The outcomes will strengthen grid resilience, optimize renewable integration, and support the UK's energy transition goals.